The Language of Zoonosis: Rationalising Receptor-Mediated Spillover of Viral Pathogens at a Molecular Level

Despite global advances in virus detection and surveillance, we lack the capability to predict which viruses can cross the species barrier and cause disease. This process is dependent on a number of factors: most importantly, the ability of a virus to target specific cell types by binding to receptors displayed on the host-cell surface. Using a multidisciplinary structural and molecular biology approach, I will define the rules of virus-host receptor engagement for emergent paramyxoviruses and elucidate the molecular mechanism by which paramyxoviruses viruses undergo attachment and fusion with host cells. This will be addressed in the context of both intact virus and the individual structural glycoproteins responsible for viral entry. This investigation will include a focus on animal morbilliviruses, a group of pathogens for which there is a paucity of molecular understanding of host cell entry processes.

Principal goals of this work will be to elucidate the mechanism of receptor-mediated entry of paramyxoviruses into a host cell and to reveal viral envelope determinants of cross-species transmission, at a molecular level. This will involve the combination of high-resolution structural studies on isolated molecules with lower resolution analyses of intact viral prototypes. This work will both enhance our understanding of paramyxovirus pathobiology and also allow prediction of the zoonotic risks associated with newly reported viruses. The information derived from these combined techniques will ultimately aid in our ability to combat these pathogens.

There are four complementary goals:

1. Recombinant expression and purification of paramyxoviral attachment glycoproteins and cognate receptors, preparation of virus-like particles, and the acquisition/development of neutralising antibodies (nAbs) against these glycoproteins.
2. Crystallographic analysis of paramyxoviral glycoproteins alone and in complex with cellular receptors and nAbs to provide atomic descriptions in pre- and post-fusion assemblies, and to illustrate the morphological changes required for viral entry.
3. Cryo-electron microscopy analysis of intact, non-pathogenic viral orthologues to visualise the ultrastructure of these viruses, the assembly of their subunit glycoproteins, and to provide a structural basis for receptor and antibody interactions for entire virions.
4. To complement structure-predicted determinants for virus host cell entry with in vitro functional analyses.

Technical abstract
Genome sequencing initiatives across the globe have expanded our appreciation of the viral universe, clarifying viral diversity, evolution, and distribution. However, despite the conceptual advances achieved from these studies, highly virulent RNA viruses, which exhibit rapid disease progression and high mortality rates, continue to emerge and pose a threat to human health. The research programme proposed here is founded on the hypothesis that detailed knowledge of the mechanics of pathogen transmission will inform on strategies to predict and prevent the emergence of infectious diseases. Maintaining a particular focus on paramyxoviruses, which exhibit some of the highest rates of cross-species transmission, I will utilise a multidisciplinary structural and functional approach to: (i) address the molecular mechanism underlying receptor-mediated entry of a virus into a host-cell, (ii) define virus-host receptor interaction specificity and use this information to rationalise viral spillover into new host species, and (iii) clarify the interplay between a virus and the host humoral immune response during infection. This work will decipher the molecular-level language of zoonosis, both allowing the development of structure-based strategies for predicting viral spillover and strengthening our preparedness for future epidemics, if and when they occur.

Potential impact
Viruses from the family Paramyxoviridae exhibit some of the highest rates of cross-species transmission, and, as such, constitute a continued threat to human and animal health. Our ability to protect against viral spillover and infection of new, susceptible hosts is greatly dependent upon our understanding of virus pathobiology. In this research, I will provide a detailed molecular understanding of the receptor-mediated host cell entry pathways utilised by emerging and pathogenic paramyxoviruses. My research will aim to answer the following questions: i) what is the mechanism of receptor-mediated entry of a paramyxovirus into a host-cell, (ii) can the molecular specificity underlying virus-host receptor interactions be used to predict the potential for emerging animal-borne morbilliviruses and orphan paramyxoviruses to spillover into new host species, and (iii) what is the role of the host humoral immune response when responding to infection.

The design of this project is based upon the premise that emerging viral pathogens can be rationally targeted following structural and functional characterisation. Success in applying basic biomedical knowledge towards the design of antiviral therapeutics is not without precedent (e.g. design of antivirals against HIV-I and influenza virus). This research will contribute to the following long-term impacts: A. Greater readiness to predict the emergence of paramyxoviruses amongst animal reservoirs and B. Improved protection of human and animal health if and when viral emergence occurs. Details of who will benefit from this long-term impact are summarised below:

A) As reported by Jones, et al (Nature 451, 990-93, 2008) the number of emerging infectious disease events is increasing each year. By structural and functional characterisation of the paramyxoviral glycoproteins described in this work, it will be possible to predict, with confidence, the molecular determinants of host-cell entry and tropism of novel but related emerging paramyxoviruses. This will thus provide epidemiological clues of virus spread in the case of paramyxoviral emergence into new host species.

B) Although the proposed research is strongly rooted in basic science, the findings are expected make a positive impact on human health. For example, measles virus (MeV) is a natural human pathogen that is gradually being eradicated by global vaccination. As eradication will likely be followed by a decrease in MeV vaccination, however, it is highly likely that new, zoonosis-capable morbilliviruses will emerge. Basic research, as outlined in this proposal, will contribute key knowledge required for antiviral and vaccine development, if and when it is needed. Thus, the mid-term beneficiaries will be in research and development teams in the pharmaceutical industry and governmental organisations. If drug and vaccine development is successful, the long-term beneficiaries will be people affected by viral emergence in the endemic areas.